Smart Emulsion Technology

The Smart Emulsion Project is a collaborative project between Syngenta, the University of Birmingham and the National Physical Laboratory and is part funded by the Technology Strategy Board. Emulsions offer a convenient way to formulate hydrophobic active ingredients. However, typical emulsions are not often optimised in terms chemical and physical properties. The aim of the project is to develop new multifunctional, high value, formulated Smart Emulsion products. The technology to be investigated involves use of novel emulsifier molecules to control the properties of the oil/ water interface as well as working towards the generation of nanoemulsions. Novel techniques will be applied to the study of these emulsions, including atomic force and ion conductance microscopy. Potential benefits include improved formulation efficacy leading to greater crop yield through more efficient and targeted control of pests with lower environmental impact. Ultimately, success in this project will help growers around the world to meet the challenge of the future to grow more from less and surmount the rising demand for food, feed and fuel whilst preserving the natural resources of the planet.